PTR IV-001

Cloud based CRM and product data performance capture system. To develop sales and marketing data and information on the impact of improved technologies in commercial and domestic washroom environments. Data and information to be used to show potential energy savings, reduced carbon footprint and for the purpose to heighten public awareness on cost and fuel / water savings.